AEROMOTIVE: UK-Made Aerogel Insulating Thermal Runaway Barrier for use in next-gen EV battery systems

Li-ion batteries for electric vehicles (EV's) are vulnerable to Thermal Runaway (TR): where a cell heats in an uncontrolled manner and causes overheating in the rest of the module or pack. The spread of TR can be prevented with an effective **anti-thermal propagation (ATP)** TR barrier: a thin, lightweight layer of super-insulating material.

The project partners will develop AEROMOTIVE: A UK-made aerogel-based EV TR Barrier for use in next-gen battery systems produced by JLR. Thermulon will develop the ATP production process, supported by CamMotive, who will design a test system to evaluate ATP pads performance under various conditions.